Incident Intelligence Fusion

Cyber Squared Inc., headquartered in Arlington, Virginia, stops sophisticated cyber threats by putting actionable threat intelligence into the hands of cyber defenders. The company is founded on the principle that working together with trusted community partners multiplies the effect of individual efforts and is critical in mounting a proactive cyber defense. Cyber Squared employs top threat analysts and researchers to help public and private sector clients deal with their toughest threats. ThreatConnect, Cyber Squared’s flagship product, provides clients with a tailored, yet affordable, threat intelligence analysis and sharing platform. Cyber Squared empowers its clients with ThreatConnect and expert security analysis services, giving them an unparalleled ability to detect, characterize, and counter targeted cyber attacks.